Multistage THz-driven particle acceleration

The project will explore, both in simulation and experimentally, the use of THz radiation and dielectric lined waveguides for electron acceleration and beam control. The experimental work will be done in our facility at Daresbury with 100 keV electron source.